Queen Mary University of London and Exactmer Limited KTP 21_22 R3

To develop new synthesis methods for polyethylene glycol polymers, using the Nanostar Sieving platform, a breakthrough technology which will revolutionise polymer fabrication in medicinal applications.